Medical diagnosis through the application of Artificial Intelligence

This project will look at some aspect of medical diagnosis through the application of Artificial Intelligence which will be determined in more detail by the end of year one